COBWEB (COmmon Builidng energy platform on the WEB)

The Cobweb project tackles CHALLENGE 1 of the competition which is about developing a data platform for (real time) power and heat usage with sufficient granularity to identify community trends and individual usage patterns in both domestic and commercial buildings.